University College London and Massive Analytic Limited

To develop an intelligent recommendation algorithms and controllable prediction engine for automating the selection of suitable data analytical tools for ad hoc (not predefined) analytical tasks, data sources and structures.